Buried Treasure - Extracting structured data from site investigation reports for better contamination risk management in construction

Using ML solutions to extract data from site investigation report PDFs so that Geoenvironmental Professionals have access to data on ground conditions and contamination.

This will accelerate and improve contamination risk assessment, an important requirement for most construction projects, particularly those on brownfield sites.